A rapid point-of-care test for early prediction diabetic foot ulcer pathogenesis

Diabetic foot ulcer is a severe healthcare problem that is associated with significant morbidity, costs, and mortality. A low-cost simple and rapid point-of-care test that can help predict infection in diabetic foot ulcers (DFU) and inform optimal and timely self-driven management at home and in the community will have a significant impact on quality of life, care, and costs. We will carry out the technological and commercial feasibility of such a test under development. We will adapt our novel microbial test to work for DFU, receive clinical feedback on its validation data and develop a commercial plan working together with industry specialists, clinical experts, and patients/public.